An innovative healthcare record platform using AI and mobile phone cameras that could save the aesthetic industry’s supply managers three hours a day

Encode Health (Encode), led by Costas Fantis, Bob Sutton and Carlon Fitzpatrick, is a UK medical technology and devices SME developing a mobile healthcare record platform. There has recently been progress towards regulation of the UK's aesthetics industry, but administrative tasks around prescriptions, supply chains and patient outcomes take up hours of highly qualified clinicians' work at a time when 85% of services have been decimated by COVID-19\. Encode uses industry-specific unique identifiers to train its AI and simplify the management of health records so that it can be easily done on a mobile phone.